S-IMPLER (S)olid Wall, (I)nnovative Insulation and (M)onitoring (P)rocesses using (L)ean (E)nergy efficient (R)etrofit

S-IMPLER (Solid Wall Innovative Insulation and Monitoring Processes using Lean Energy Efficient Retrofit)
aims to develop a solution to the insulation of solid walls in the UK that is more cost effective than current solutions with minimal occupant disruption. Working with NIHE, S-impler will focus on a specific type of solid wall, 1950s ‘Wimpey No-fines’ homes of which there are approx 5,000 in NI (300,000 in UK). The outcomes of S-impler will relevant to many of the UK’s 6.9m solid walled homes. Using lean and collaborative improvement techniques, S-impler will integrate several innovations into a single attractive commercial proposition which will be trialled on 5 NIHE homes: •An innovative surveying tool. •A Building Information Modelling tool to allow client modelling of different options with costs and benefits. •A whole house monitoring system to assess real energy performance •A new solid wall retrofit Certification scheme to transfer knowledge and assure quality. We will achieve a 60% reduction in monitored energy costs, for the same capital cost as NI Building Regulations, less disruption, at least 10% faster, without reductions in quality & safety.